Defining the Clara Schumann School and Determining its Influence and Value in Contemporary Pedagogical Practice

This project will examine Clara Schumann's academic, yet creative, approach to teaching and how its application in current practice can be used to enhance learning experiences for future generations of piano students. I will use a mixed methodological approach combining historical research with practice-led methods - the latter involving both performance and pedagogy - drawing upon historical archival documents, recording analysis, contemporaneous instruments (including the 1850s Wieck piano) and editions.

Clara Schumann (1819-1896) played an integral role in the musical culture of the nineteenth century as a pianist, composer and pedagogue. This is despite her career being overshadowed not only by her husband Robert Schumann, but also by the pedagogical success of her father, Friedrich Wieck. Although there has been an upsurge in interest for Clara Schumann's work (promoted by her bi-centenary) her pedagogical impact and methods are still largely overlooked despite her teaching many of the great pianists of the time. Clara Schumann's School is often referred to in literature (Fang, 1978 and Yang, 2010) but references lack specific details.

Using recordings made by Clara Schumann's students - in particular Fanny Davies (1930), Adelina de Lara (1951) and Carl Friedberg (1953) -alongside an examination of her own works for piano, editorial additions (published and manuscript) and first-hand accounts of her teaching, this project will systematically investigate Clara Schumann's pedagogical methods. The performance of these aspects will be tested on modern and historical pianos.

I will apply the findings in my own practice as a pedagogue. Cheltenham College has agreed to participate in this research, enabling a deeper exploration of Clara Schumann's teaching philosophies, by recreating aspects of her teaching environment to evaluate whether her approaches will benefit current teaching systems.

My Conservatoire education has provided the ideal range of experience for this project: my Final BMus (Hons) project at Royal Birmingham Conservatoire (RBC) focused on modern piano pedagogy. My MA in Musicology developed this initial interest in Clara Schumann's pedagogy most notably through my dissertation, 'Clara Schumann as Piano Pedagogue' alongside a historical performance module, both of which were used specifically as a prelude to my doctoral project.

Furthermore, I have presented papers at the BFE/RMA Research Students' Conference (11/01/19 and 09/01/20) and have a paper accepted for 'Musical Women in Europe in the Long Nineteenth Century' (26/02/20). These have and will continue to provide opportunities to share my research and exemplify the significant interest for this project.